The University of Essex and Landseer Limited KTP 23_24 R2

To develop a monitoring system, with associated Machine Learning capabilities, to detect disease and plant stress in apples before symptoms become visible to the human eye, allowing for instant plant health monitoring and the prevention of widespread disease and economic loss.